Hydrogen by Rail - a new energy vector?

A project to establish the feasibility of using existing rail infrastructure and procedures to facilitate the rapid and cost effective movement of significant quantities of hydrogen.